An exploration of the role and experience of looked after children in serious organised crime in the UK.

An exploration of the role and experience of looked after children in serious organised crime in the UK.